Development, optimisation and utilisation of a Precision Cut Cornea Slice (PCCS) infection model

Microbial keratitis is a major cause of blindness worldwide. We desperately need better model system to recapitulate the disease - to better study host-pathogen interactions and potential treatment strategies. In vitro and ex vivo model systems are limited*. We propose to develop a novel model of MK using live precision cut cornea sections.

Hypothesis: PCCS can provide a novel method for studying the host and the pathogen in an ex vivo model of microbial keratitis.

Aim 1: Optimise preparation and culture conditions to maintain viability of the PCCS

Aim 2: Establish methodology to incorporate pathogens and/or immune cells into the PCCS model

Aim 3: Use the PCCS model to evaluate treatments for microbial keratitis

*Cheng, K.K.W., Fingerhut, L., Duncan, S., Prajna, N.V., Rossi, A.G. and Mills, B., 2024. In vitro and ex vivo models of microbial keratitis: present and future. Progress in Retinal and Eye Research, 102, p.101287.